University of Brighton And Crimson Tangerine Limited

To develop and implement innovative data mining and modelling techniques to enhance customer profiling rules and optimise web advertisement product performance and peak effectiveness.